Modelling Interest Rate Dynamics: A Flexible and Efficient Nonparametric Likelihood Approach

Interest rates are a part of everyday life. They are fundamental in the allocation of financial resources in the economy and hence have profound implications on almost every aspect of its operation, from consumer spending to firm production to financial investments, as well as on employment, inflation, and growth.

Interest rates on debt instruments having maturities of less than one year are known as short term interest rates. In the context of financial markets, the dynamics of short term interest rates are central to the valuation of all economic and financial assets whose values crucially depend on them. Therefore, understanding short term interest rate dynamics is now a major concern of both academics and practitioners.

The greatest challenge in modeling short term interest rates is the dilemma between the quest for flexibility in capturing complex features of interest rate dynamics and the desire for tractability and efficiency in the implementation of the model. Existing methods in the literature generally either fail to account for short rate dynamics adequately or lack efficiency in drawing inferences from data in a manner that is convenient and informative.

Thus the overall objective of this project is to develop a flexible and efficient new likelihood based approach for modeling interest rate dynamics. Specifically, this project aims to propose a flexible nonparametric specification for a class of stochastic differential equations and develop likelihood based inferential procedures and investigate nonparametric efficiency in that context. It also intends to extend the approach to multivariate case and test the applicability and suitability of the new methodology in a range of substantive empirical problems in which interest rates feature.

This project, with its range of innovative methodological, theoretical and empirical proposals, promises new advances on the interest rate modeling front. Crucially, the approaches advocated here for using nonparametric RSDEs are completely new, and fill a substantial gap in a literature still dominated by parametric approaches. The use of Empirical Likelihood in this context is also novel. The methodology developed in this proposal will also provide extensive scope for significant empirical contributions to the discipline, given the wide range of empirical problems in which interest rates are concerned.

Although the proposed approach is developed in the context of interest rate modeling, it is general enough to have a methodological impact in the broad realm of stochastic analysis, with substantial applicability to non-economic disciplines such as statistics, physics, engineering, chemistry, medical science, and so on.

Potential impact
The proposed research has potential significant impacts on a wide range of non-academic sectors both in UK and worldwide. Potential beneficiaries of this research include people from economic and financial sectors, management and business sectors, governmental sectors (including central banks, health sectors, public services sector, etc), as well as various international organizations.

General Non-academic Beneficiaries:
This project promises innovative methodological and empirical contributions in the theory and practice in the broad realm of statistics. Statistics is a vital tool for understanding and managing data and uncertainties arising from every aspect of life. As such, in the most general way, this project has potential significant impacts on our society through its contributions and benefits to a wide range of sectors and communities whose business routinely depend on statistical analysis.

Specific Non-academic Beneficiaries:
Since this project also spans across a number of fields of research, specific benefits, justifications, and potential non-academic beneficiaries are detailed below.

[1] Users concerned with interest rates dynamics:
This project promises a new approach and empirical contributions for modelling interest rate dynamics. This new approach offers additional flexibility and efficiency than that of existing models. Empirical applications will concern practical issues such as estimating term structure of interest rates and valuing interest rate derivatives. Economic, financial and business sectors, central banks, and other governmental sectors may all benefit from the methodological and empirical contributions of this research in modelling interest rates.

[2] Users concerned with economic policies:
In the realm of multivariate analysis which mainly concerns the dependency among variables and their dynamic interactions, this research offers an additional tool for understanding and predicting the effects of government policies on the reaction and performance of the economy in both short and longer terms. Economic, financial, business sectors, central banks, and other policy makers are obvious beneficiaries. For example, better understanding of the dynamic effects of interest rates on other major economic indicators such as inflation, unemployment, and growth will help policy makers (e.g. national central banks, International Monetary Funds, World Bank) in their monetary decisions.

[3] Users concerned with forecasting:
In the realm of time series analysis, the proposed model, with its enhanced effectiveness, potentially helps to improve forecast accuracy. This will yield enormous benefits for people from various sectors whose decisions depend on the prediction of stochastic quantities. Forecasts that have profound implications on our society include economic and business forecasts, weather forecasts, forecasts of spread of diseases, as well as many others.

[4] Users concerned with optimal control and risk management:
In the realm of stochastic analysis, the proposed new stochastic model potentially leads to improved ability in the optimal control of stochastic quantities and management of risks. Engineers may benefit from this research in the optimal control process in the design of machineries; Risk managers may benefit from this project in their ability in controlling and managing risks.

[5] Users concerned with asset valuation:
In the realm of asset pricing, the proposed research promises a new continuous-time model for financial variables, which forms the basis for developing new valuation mechanisms for pricing financial assets such as the interest rate derivatives. More effective valuation of financial assets improves the efficiency of financial markets and allocation of resources. Potential beneficiaries include investment banks, hedge funds companies, asset management companies, pension funds, and financial regulation organizations, etc.